University of Dundee and Graft Design and Innovation Management Limited KTP 23_24 R4

To design and develop design-led change management services for Small to Medium Enterprises to facilitate their strategic growth plans.